Reath's reuse.id

Consumer goods packaging, particularly in Cosmetics and Food & Drink, cannot continue to rely on single-use plastics. Digitally tracked, "smart" packaging is a growing industry, but has not yet been applied to the circular economy. This "track & trace" market was worth 1.65 billion USD in 2018, and is growing at a rate of 18.9% (Business Insider).

_Reath_ was established in 2019 by Claire Rampen and Emily Rogers to apply "**track & trace"** technology to reusable packaging in order to accelerate business adoption and reduce single-use plastic pollution.

Currently, adopting reusable packaging can prove both challenging and risky for businesses of all sizes:

* Packaging is tied to its contents for purposes of traceability and product recalls.
* Businesses struggle to select appropriate, durable materials for reuse, a challenge particularly relevant for companies experimenting with new bioplastics.
* Reusable packaging trials are expensive

Our project focusses on standardising reusable packaging data, thus improving utility and efficiency. We achieve this by creating an Open Data Standard (ODS), called **"reused.id"** and integrating this with our existing packaging **track & trace** software. An ODS organises information into a template, for different applications. Think of it like a Passport Template: Every passport needs data (e.g. Name, DOB) organised in a machine-readable format.

The critical innovation of combining our **reuse.id** with our **track & trace** technology, solves the challenges and risks latent in reusable packaging:

* Packaging is no longer tied to its contents: every time a piece of packaging is returned and reused, its **"Digital Passport"** is updated with its new contents.
* Businesses no longer need to operate in the dark: They can draw on the data we collect. We funnel data into a **"Reusable Materials Database"**, which, over time, creates the world's most comprehensive resource for reusable packaging types and material durability.
* Reusable trials no longer need to be costly: Our software creates **Digital Passports** allowing businesses to test customer demand before investing in packaging redesign projects.

Our goal is to facilitate systemic change; we do not create reusable packaging or the devices used to track them. Rather, with our consortium, _HappyPorch_ and _Open Data Services_, we are developing a new generation of software to deploy reusable packaging.

Currently, businesses are attempting to create reusable systems in their own silos. Our vision is to bring stakeholders together to create a standardized digital infrastructure for reusable packaging. This stops businesses replicating costly environmental and financial mistakes.